The Safer Prescription of Opioids Tool USA Market feasibility study

SPOT - The Safer Prescription of Opioids Tool is a novel digital health platform, distributed as software as a service, which is proven to significantly improve the confidence of opioid prescribing and adherence to best practice guidelines. SPOT has been featured by the BBC and is one of SDI's top 12 Digital Health innovations to watch in 2020\. SPOT has been included in the Scottish Government's Coronavirus 19 palliative care response toolkit.

Following a recent IUK project, SPOT has partnered with a UK and European-based professional publishing distributor, Class Professional Publishing. As of April 2021, SPOT is now available Europe-wide on their Salesforce platform, complemented with first-line sales and technical support.

Building on specific contacts engendered over the last two years, our progress in the UK and European markets, and an increase in momentum for digital health from the COVID-19 pandemic, we seek to carry out a feasibility study with potential commercial partners in the USA who have already expressed interest in SPOT.